Localisation technology supporting immersive pedestrian navigation and outdoor experiences.

Leading tech companies are heavily investing in smartphone based augmented reality, such as AR Kit and AR Core.
They are also integrating advanced sensors in mobile phones, such as 3D LiDAR technology. This technology is
primarily focussed on gamified AR with limited specifications for globally consistent 3D representations of the
environment. These specifications might be insufficient for enhancing navigation in dense urban environments. UCL
(Geomatics) in collaboration with OS will develop a framework to fuse smartphone AR technology with high-quality
geospatial data to aid pedestrian urban navigation and outdoor experiences.